MPHIL: Finite Monopole solutions in BSM models, inspired from the Born-Infeld action, and light monopole solutions accessible at current and future c

I investigated finite energy dyon solutions in the Born-Infeld extensions to the Standard Model and derived predictions for future collider searches.

It was observed that the Born-Infeld extension in the hypercharge sector renders the ChoMaison monopole finite (arXiv 1702.04068v1). I extended this work, showing that a finite dyon solution also exists.

Cho and Maison's original solutions to the equations of motion are not accurate in the monopole core, but a correction has been published (arXiv:1812.00495v1) in the monopole case. I have shown that a similar correction holds in the dyon case with a Born-Infeld hypercharge term.

I also showed that, when the SU(2)xU(1) gauge sectors take the BI form, the equations of motion solve to any arbitrary order in the perturbative expansion where the BI parameter is large compared with the gauge field strengths. At each order, the energy of the soliton (monopole or dyon) divergences due to contributions from the hypercharge sector. It proved too complicated to sthat this becomes finite to all orders, just as in (arXiv 1702.04068v1).

This research is relevant to the experimental searches of the MoEDAL Collaboration which I also participate in. I developed a theoretical model for generic monopole production by photon fusion and Drell-Yan processes, was involved in Madgraph simulations of the production of spin 0, 1/2 and 1 monopoles in which a dipole moment term is included as a new parameter. In collaboration with a Postdoctorate researcher at the Instituto de Fisica Corpuscular in Valencia, we created a full simulation of these particle processes within the Madgraph Monte Carlo and have published the work.

In the next stage of my PhD, I am investigating different methods of generating Starobinsky like inflation models using N=1 supergravity with no scale supersymmetry breaking. This involves a literature review and assessment of current progress in this area, and searching for a question of my own to investigate